A product that Electrifies home heating systems reducing the need for gas boilers while creating efficient and smart heating aimed at net zero.

Heating is an inefficient and carbon heavy industry but one that is needed for the health and happiness of the whole country. 85% of homes in the UK rely on either gas or oil to heat homes that adds to the climate crisis and the pollutants we breath in. The project aims to prove that the IP that has been generated can help aid the transition of homes that used gas or oil to electricity without the expense of current solutions by using our patented pending technology attached to selected radiators in the home.

Our key objectives are to prove that the technology works within the home, that is is safe and that users would be interested in using it to improve home heating efficiency and decarbonising.

The areas of focus will be the integration of the physical product and the software to produce something that works and that users would like to use.